SharePoint Apps - TFL - Voucher 2013-01

Project is focusing on Open Data information push through well established communication channels that are most of the time not available to general external Open Data service providers.